Families - Inside Prison and Out: Young People's Experiences of a Family Member's Imprisonment

This Fellowship has two key aims: firstly to develop and build on the unique theoretical contribution of my PhD, particularly around the concept of Simultaneous Imprisonment and its implications for policy and practice, and secondly to develop and build my own skills and experience to support my development as an early career researcher.

My PhD, and this Fellowship, are based in the field of familial imprisonment research, specifically young people's experiences of a family member's imprisonment. Families of prisoners are increasingly recognised as important within criminal justice policy and practice, and by academics. This is reflected in the significant increase in academic articles in this area (Condry and Scharff Smith, 2018) and in government and prison service publications (Farmer, 2017, HMPPS England, 2019; HMPPS Wales, 2019; Scottish Government, 2018; SPS, 2017). They are seen as important both through the role they can play in reducing re-offending, and increasingly in their own right in terms of the need to address the impact of a prison sentence on those it affects, generally disproportionately those who are already within marginalised positions in society.

Despite this increased interest however, there remains a narrow focus on family, generally in nuclear terms, and even then often failing to recognise the impact on siblings of those in prison (see Meek, 2008; Meek et al., 2010 for exceptions). In particular it ignores completely the experiences of young people serving a sentence themselves along with a family member, whether that be in the same or different penal institutions. My PhD addresses both of these gaps, as well as further highlighting young people's unique experiences outside of those of children more generally. I will disseminate these findings to a wider academic audience through the production of three academic articles based on each of these key areas: young people, siblings, and simultaneous imprisonment. This work argues for a shift in the predominant focus within familial imprisonment research and work on to the family rather than the prison therefore challenging the conceptions of family which tend to underpin this body of literature. This enables their experiences to be placed into the context of their lives more widely and allows a more critical exploration of them.

Within policy and prisons practice there is no current evidence-base for decision-making around the placement of co-located family members within the prison estate or an acknowledgement of the potential harmful or beneficial aspects of this experience. I will build on initial findings from my PhD around inter/intra-prison family relationships that these can be both protective and "stressful" for young people in prison by carrying out further research with prison officers and prison staff around their experiences of working with those who are experiencing these relationships and their decision-making with regards to aspects of them. This will result in the production of a practitioner focused report which will be the basis of a stakeholder event to enable a dissemination of these findings and a sharing of the experience of those working across this sector. This work will also form the basis of potential future funding applications to further develop this work.

Finally, in order to develop my own skills and networks I will complete further specialist training around working with participatory methods, given the focus of my future work on research with children and young people in marginalised groups. I will also complete two institutional visits to build on existing networks as well as develop new connections and globalise the research beyond Scotland. These will take place within the Institute of Criminology at the University of Cambridge and the University of Oslo.